Dark Matter Direct Detection Search in the DarkSide Experiment

The thesis will contain a search for interactions of weakly interacting dark matter candidates in the DarkSide detector. The measurements will make use of new technology and original methods for photon counting of energy deposition by nuclear and electronic recoil final states. The results will make use of state-of-the art experimental methods and latest simulations in order to test new parameter space in dark matter direct detection.